Ultra Clean Cast DLMM - Batch 39 main application

Led by Sylatech Ltd and supported by Alloyed Ltd, The University of Sheffield AMRC and Cranfield University, the UltraCleanCast DLMM project seeks to develop a novel aluminium digital liquid metal manufacturing process and proto-production facility capable of producing sustainable, cost efficient, ultra-high-quality aluminium components with repeatability and predictability comparable to, and exceeding, current benchmark technologies; something not currently achievable using conventional casting processes.

The project will also ensure the technology and manufacturing facility is aligned with future industry digital transformation requirements while also demonstrating the capability for aluminium shape casting to support

* nascent optimised design for manufacture concepts,
* increased component integration and multifunctionality,
* digital alloy performance modelling,
* future Net Zero Carbon sustainability targets,
* significant benefits in cost reduction, increased rate capability and aluminium metal circularity.